Optimisation and design of T cell receptors through artificial evolution

The design of novel T cell receptors (TCRs) has become an emergent strategy for developing new forms of immunotherapy, particularly for the treatment of patients with cancer. Structure-guided rational design through the careful selection and modification of certain amino acids has previously been shown to produce TCR structures with altered antigen binding affinities and specificities. The aim of this project is to generalise this rational design process by developing an optimisation algorithm to artificially evolve populations of TCRs. TCR properties will be altered through random amino acid mutation, and the most promising candidates will be retained for further evolution in a process that computationally mimics natural selection. The output should be a new population of TCRs that have been enhanced in their ability to recognise a given antigen.